FaVoRe - Fast Volumetric Reconstruction

The past few years have seen a dramatic change across the Creative Industries. Live communication and entertainment have potentially undergone the most drastic evolution, with audiences demanding tailored, engaging and highly innovative approaches, able to reach them across new delivery platforms, always available at their will.

With FaVoRe, we will develop innovative tools to create post-show immersive content.

Leveraging the University of Lucerne world renown expertise in AI, Nimagna and Disguise will develop ground-breaking innovations enhancing their respective product lines to respond to new market opportunities.

For disguise, this innovation will allow for any performance to be captured on stage so that it can be delivered as a rich and immersive post-event content. For example, produced to be streamed directly on a hand-held device, or VR headset, or as a shared virtual experience, enabling high quality, engaging virtual performances and repeat viewing.

Concurrently, Nimagna will provide unprecedented quality for the corporate communications and presentations market, with enhanced capabilities to their live video capture workflow.